University of Derby and SHD Composite Materials Limited

To develop additive materials for development of new composite pre-pregs which will lead to products with novel characteristics and enhanced sustainability